Genetic markers for flesh quality in farmed fish

Genetic markers are widely used in livestock breeding programs to select animals with superior production traits, e.g. meat quality. Fish aquaculture is a global growth industry with farmed salmon now a major UK food export. Compared with traditional livestock, fish species are relatively undomesticated and the use of genetic markers to produce superior strains for farming is in its infancy. The aim of this follow-on funding project is to strengthen a patent application for single nucleotide polymorphisms markers in Atlantic salmon that were found to be significantly associated with superior fillet yield and improved flesh quality. Studies with larger populations of fish and of the association between the genetic polymorphisms and quality traits in families of known pedigree are required for the commercial validation of the markers. The project will also screen a pipeline of other genetic markers for enhanced flesh quality and extend the approach to other farmed fish species.